Application of machine learning and signal processing techniques to the design of a smart stethoscope

Designing machine learning and signal processing algorithms to automatically diagnose cardiovascular and respiratory illnesses, using heart and lung sound recordings obtained via an electronic stethoscope. These algorithms will then contribute towards the design of a 'smart' stethoscope that can be used by physicians to aid in patient diagnosis